Generation of a library of recombineered novel polyketides and non-ribosomal peptides

Generation and analysis of a library of novel Natural Products using a new recombineering technology, with potential for use in pharmaceutical development, as treatments in indications such as infectious diseases, oncology and inflammation, as agrochemicals and fine chemicals.